PATT Linked Grant for the Durham Astrophysics Group 2012-14

The Durham observational astronomers are among the most successful at obtaining telescope time at observatories around the world. This grant for travel funds is to ensure that the observers have an administratively simple source of funds to be present at the telescope to execute their observations.